Investigating reliable techniques of discovering causal genetic information from noisy high-dimensional genotypes

Genetic information is inherently highly dimensional and noisy, causing problems for many machine learning techniques which try to identify causal genetic markers. Previously, I have demonstrated how existing biological data structures can inform models of important context which allows an increase of bias which effectively reduces the inaccuracy and imprecision caused by noisy data. These powerful data structures, such as the De Bruijn Graph, have been severely under-utilised as they require dual proficiency of fields. It is crucial to understand their biological context in order to know how to search for new insights, and to make important assumptions or connections between data points which may not present themselves without knowledge of the underlying information. It is crucial to understand fundamental computer science concepts to be able to properly apply models to exploit valuable data structures and search for insights. I am proposing cross disciplinary research to combine the strength of computer science and biology through myself and my supervisors' support in each field. I will investigate effective methods to discover causal genetic information in large quantities of low quality and highly dimensional data, by applying a computer science approach to exploiting under-utilised biological data structures. If successful, my research could further our ability to create life changing technologies in diagnosis, early epidemic detection, and therapy development.